The effectiveness of biosensors in the detection of woody plant pests and diseases

Climate change and globalisation of trade will influence the transmission and diversity of plant pests and diseases. The Plant Biosecurity Strategy for Great Britain
calls for a plant supply chain with enhanced technical capability to counter this threat to a total annual natural capital value of £15.7 billion. The UK Plant Health Risk Register has identified over 700 pests and pathogens posing an imminent threat of outbreak; in 2021, Phytophthora pluvialis was first identified affecting Western Hemlock (Tsuga heterophylla) in Europe.
A detection method capable of assessing large areas and individual plants with instant, in-situ feedback is needed. Olfactory-vomeronasal biosensors may offer an unprecedented combination of high specificity, sensitivity, and affordability. Mobile on challenging terrain and able to rapidly learn additional target odours, they represent an under-developed resource in the effort to control phytopathogens, and a potentially invaluable asset around points of import/export, tree nurseries, and timber harvesting. Improved understanding of target volatile organic compound (VOC) species and patterns will help design better e-noses.
Our research promises impact through asymptomatic infection control, instant pathogen identification, and cost-effective testing of bulk samples and individuals - enabling targeted control measures. Our aim is to investigate the effectiveness and mechanisms of biosensors in the detection of pests and diseases of woody plants within a range of conservation and production contexts.